The co-evolution of learning and social structure: how minds shape societies and societies shape minds

For over half a century, influential arguments have suggested that the demands of social life drive cognitive evolution. However, if cognition allows individuals to learn who best to associate with, individuals’ mental processes may shape societies in return. This feedback has far-reaching consequences: it can determine when cooperation arises, how information and disease spread, and how populations respond to environmental change. Yet, surprisingly, we do not understand when and how learning shapes social networks, or how this affects social and cognitive evolution. Our work will break new ground by revealing how learning and social structure co-evolve.
Current understanding of this crucial issue is limited by two critical gaps: a lack of formal theory that generates testable predictions and major barriers to testing predictions under natural conditions. We will tackle both by developing new evolutionary models and testing them through innovative field experiments. Using individual-based evolutionary simulations we will determine when natural selection favours learning in social decision-making. Our models will predict how early-life conditions shape whether animals benefit from learning about potential mates and non-mating partners (who we loosely term “friends”), the trade-offs between learning about these different types of partners, and how these decisions shape social networks throughout life and over evolutionary time.
Testing these predictions in the wild is extremely challenging, but our long-term study of hundreds of microchipped wild jackdaws – highly social birds of the large-brained crow family – makes it possible. We have pioneered automated experiments using microchip-detecting feeders that reward or block access depending on whom a bird associates with, letting us experimentally control the value of social partners and track how jackdaws learn to keep good partners and drop unreliable ones. By integrating these state-of-the-art experiments with call playbacks and long-term tracking of individual life-histories, we will reveal how learning shapes social choices and how these choices affect fitness and group structure.
We will tackle three key questions, combining theory and empirical work to generate robust, broadly applicable insights:

How does learning influence partner choice under different environmental conditions? By focusing on early-life conditions – the crucial period for socialisation – we will determine when selection favours learning to build social connections and the consequences of these choices across lifespans and generations.
Why learn to make friends? The benefits of forming non-reproductive partnerships remain poorly understood. We will determine when it pays to invest in many weak friendships versus a few strong ones across different ecological contexts (foraging and anti-predator behaviour).
How do trade-offs shape the co-evolution of learning and social structure? Because learning takes time, investing in learning about mates will trade off with learning about friends. We will uncover the fitness impacts of this trade-off and its role in shaping the evolution of learning abilities and diverse social systems.

This project will transform our understanding of the interplay between individual decisions and social dynamics – a central problem in evolutionary biology, ecology, psychology and anthropology – with applied relevance for assessing whether animal societies can respond plastically to environmental change, a key conservation goal. By providing open access to our theoretical tools and long-term data, we will stimulate future research. We will also offer training and paid internships for early-career researchers, and deliver innovative outreach to inspire and engage diverse audiences and under-represented communities, helping train the next generation of scientists.